Does competition between hydrogen and methane consumption by soil microbes lead to climate impacts?

Emissions of Hydrogen (H2) can act as a secondary greenhouse gas that distorts the atmospheric methane (CH4) sink. Soil bacteria can utilise H2 and CH4, but ecological mechanisms underpinning this competition remain poorly understood.